Defluorosilylation of HFCs

The fluorochemicals industry improves our quality of life. Fluorinated organic molecules play a pivotal role in chemical manufacture. Among their many uses they find applications as refrigerants, aerosols, in polymeric materials, as solvents, and as surfactants. For example, fluorinated polymers (Teflon) and fluorinated gases (HFCs) are commonplace in UK households, businesses and the automotive sector.ref Fluorocarbons are also found in health and farming sectors and it has been estimated that approximately 20-25% of pharmaceuticals and 30-40% of agrochemicals contain at least one fluorine atom. 1
Despite its clear benefits, the fluorochemicals industry is not sustainable. Nearly all fluorocarbons on our planet are synthetic. The vast majority of naturally occurring fluorine is in the form of inorganic fluoride, present in mineral forms based on abundant main group metals such as fluorspar (CaF2) and cryolite (Na3AlF6). The fluorochemical industry is now optimised to extract and process sources of inorganic fluoride to make useful organic fluorocarbons. The latter molecules and materials are often treated as single use, being disposed of at the end of their useful life creating waste and environmental damage.
The problem of disposal is particularly acute for the refrigerants industry. While 2nd generation refrigerants (CFCs) created a hole in the ozone layer, 3rd generation refrigerants (HFCs) are potent contributors to climate change. Strict governmental legislation of these fluorinated gases has been in place for some time. The Montreal protocol has been highly effective in tackling ozone depletion and most recently this treaty has been modified (Kigali Amendment: effective 1st Jan 2019) to introduce regulation that seeks to reduce HFCs by >80% by 2050. Hydrofluoroolefins (HFOs) are now being marketed as direct replacements for HFCs as green alternatives with low global warming potentials. Not only is the long-term effect of HFOs, and their decomposition products such as trifluoroacetic acid, on the environment unclear but many companies are now selling mixtures of HFCs and HFOs to meet legislation requirements.
There is an immediate need for sustainable approaches in the fluorochemicals industry. The recycling, repurposing and reuse of refrigerants such as HFCs and HFOs holds the potential to reduce waste, cost and environmental damage. The key challenge here is the development and implementation of new chemical methods use the C-F bond as a functional group.

In this project we will develop a detailed mechanistic understanding of a recently discovered reaction that transforms HFC-23 into a silicon containing building block. The mechanistic understanding will in turn drive new developments and we will aim to expand the scope of reactivity to other industrially relevant HFCs.